Asteroseismic inference on the morphology of near-surface magnetic activity in solar-type stars

Helioseismology has provided key inferences on the Sun’s magnetic activity and the solar dynamo, through the impact that changing magnetic fields have on the properties of the Sun’s p-mode oscillations. Asteroseismology now holds rich promise for similar studies of other solar-type stars. In this project we will apply sensitive asteroseismic diagnostics using photometric data from the NASA Kepler Mission, and the upcoming ESA PLATO Mission – which will be launched during the initial phase of this project – to provide novel constraints on the morphology of the near-surface activity of bright, solar-type stars, including the latitudinal distribution of active regions and the balance of dark spots and bright faculae on their surfaces. PLATO will enable us to use asteroseismology on populations of stars significantly younger than are typical of the Kepler field, and opens the exciting possibility to for the first time track the global seismic response of solar-type stars to activity in bright open clusters spanning an age range from a few million to half a billion years.
Acknowledging that there are practical limitations to contiguously mapping longer-period stellar cycles with Kepler and PLATO – since datasets are or will be only a few years long – we will include a new focus on utilising asteroseismic responses to the evolution of individual large active regions or “nests” on timescales shorter than stellar cycles, as opposed to just searching for synoptic cycle trends alone.
We will use the differing seismic response of modes of different spherical harmonic properties to the changing activity – including differences in the amplitude and phase of frequency variations – to constrain the latitudinal distribution of active regions. It has to date not been possible to learn about the morphology of faculae from the differential variability shown by high-precision lightcurves, owing to the difficulty of disentangling variations due to bright faculae from those due to dark spots. But by utilising the asteroseismic response to activity, we will be able to identify stars whose surface activity is largely dominated by faculae, making it possible to study facular characteristics using photometry from Kepler and PLATO.
Our results will be of considerable interest to the wider astrophysics community: First, to the stellar community by providing novel results on the morphology of activity in solar-type stars and through establishing a list of “gold-standard” benchmark stars having asteroseismic constraints on their surface magnetic morphologies that will be high-priority cases for further, wider study. And to the exoplanet community, for work on mitigating the impact of near-surface activity for exoplanet detection, analyses on exoplanetary atmospheres (which are susceptible to variability from stellar activity), and in the context of the star-planet connection and how stars influence their local environments through their intrinsic activity.
The project is extremely timely, given the pending launch of PLATO, and builds on our international leadership and record in asteroseismology, and our longstanding and leading track record on utilising helioseismic signatures of Sun-as-a-star data to probe solar activity and the solar cycle.